Queen's University Belfast and The McAvoy Group Limited

To aim to achieve BIM level 3 through software solutions, developments and improvements including scheduling (4D), costing (5D), point cloud surveys.